PCB-FLOW Low cost PCB Flow Battery

The objective of the PCB-Flow project is to reduce the high costs of redox flow batteries, making them more economically viable for use in supporting the integration of increased amounts of variable renewable energy required for the UK to meet its net-zero commitments.

Flow batteries are a promising technology for addressing the unique energy demands created by the transition to a low carbon energy system, but adoption has been hindered to date by their high up-front capital costs. The two largest factors in the cost of a large commercial flow battery system are the electrolyte and the power stack. This project brings together two innovative technologies developed in the UK which directly address those high cost elements with the potential to significantly reduce the overall costs of this long duration energy storage solution.

This project represents the combination of two technologies developed in the UK and could lead to a UK based manufacturing capacity for low cost flow batteries, driving down the cost of long duration energy storage, increasing the flexibility and resilience of the UK's energy systems to crises like those posed by the current COVID-19 pandemic, and ultimately helping the UK meet its decarbonisation and climate change objectives.